Aviation Biosafety Sensing System

The Aviation Biosafety Sensing System (ABSS) will develop a pathogen detection system that may be deployed in-flight as a portable module and subsequently integrated into aviation environmental conditioning systems. ABSS increases biosafety, passenger confidence and creates novel value from biosafety data.

The system may also be implemented pre-flight (preventative), post-flight (quarantining) and in diverse transport and public environments as a comprehensive biosafety network.

The aviation industry has been devastated by COVID19\. Even prior to COVID19, there were 70 major infectious disease outbreaks since 2000, and this represents the reality of the "new normal".

It follows that aviation biosafety must become as core an industrial capability as anti-terrorism. Furthermore, ABSS turns the perceived biosafety threat into an opportunity to create disruptive new value for airlines from international biosafety data.

This synergistic and collaborative project between BiologIC (a world leader in industry 4.0 technologies for next generation life sciences) and Cranfield (a world leader in digital aviation technologies) has already attracted strong interest from end-users including cabin equipment suppliers, regulators and government.

ABSS will provide significant competitive advantage for the UK economy through border biosecurity, bio-secure air corridors, operation of valuable international flight routes, and biosafety assurance regarding passengers, crew, groundstaff and the aircraft environment.